Imaging macromolecular dynamics across scales to unravel the mechanism of Staufen1:RNA recognition

Since its discovery, Staufen1 has been studied for its involvement in a diverse set of aspects of RNA metabolism, ranging from RNA localisation to decay. Given its pivotal role in cellular RNA metabolism, several studies have explored the mechanistic impact of Staufen1 in a wide variety of cell functions ranging from cell growth to cell death, as well as in various disease states. There has been increasing attention on the role of Staufen1 in neuromuscular disorders, neurodegeneration, diabetes, cancer, and viral infection. A major obstacle to our understanding of the multifunctionality of Staufen1 is the lack of structural and quantitative data, in particular on the events leading to the formation of ribonucleoparticles upon Staufen1 binding and assembly on RNA. This project aims to identify the molecular mechanism governing the functions of Staufen1 protein, using our unique expertise in the structural and quantitative biology of protein:nucleic acid complexes, track record on Staufen1 structural biochemistry, and access to beyond-state-of-the-art technology.

Technical abstract
To gain molecular knowledge on the formation of Staufen1:RNA complexes, we will carry out a detailed individual analysis of Staufen1:RNA complexes in vitro; we will dissect the events leading to the formation of Staufen1:RNA complexes using live imaging techniques, and we will gather detailed information of such assemblies using correlative light and electron microscopy approaches.

This work will represent a major breakthrough in our knowledge and understanding of the function of a critical RNA metabolism factor. In the longer run, this research will also provide a model and technological platform for the study of further poorly-understood RNA processing proteins, with implications for discoveries on other biomedically important epigenetic RNA-binding regulators. Importantly, research in the basic biology of protein:RNA recognition can be translated into vital biotechnology, such as new or better RNA therapeutics. Future impact of this work could also be the development of new tools in the emerging field of RNA synthetic biology.

Our laboratory has experience of all the biochemical, biophysical and structural techniques described in this proposal. We have access to state-of-the art facilities and support from expert core staff at the UKRI Science and Innovation Harwell campus. All the experiments outlined in this proposal will benefit from the synergistic use of light and electron microscopy methods. This approach will enable deciphering the challenging structure/function correspondence of the cellular association of Staufen1 on RNA and of its involvement in the formation of stress granules, and a leap forward in understanding the allosteric modulation of its functions.